Demonstrating the value of Mobile Phone Data for Transport Analytics

The project will demonstrate the value of processing of near real-time and historic mobile phone location data for use in transport analytical tools to support transport monitoring, modelling and planning. The project objectives are to:
* Demonstrate that a vast quantity of anonymised mobile phone location data can be converted into near real time transport network information (congestion, flow, origin and destination).
* Harness mobile data against existing diverse data sources to increase the quality, timeliness and completeness of coverage of transport network information for operational and planning purposes.
* Validate the suitability of mobile data in the complex, congested urban environment of London to prove applicability across the entire UK network. This will enable exploitation by the consortium for the benefit of Transport for London (TfL), other transport authorities, and wider international use.
This project will promote innovation in the field of mobile phone and transport analytics by:
* Validating this approach for the first time across a complex, congested urban environment.
* Presenting big data sets in formats compatible with existing transport monitoring and planning systems, facilitating take up by the transport industry.
* Providing a basis from which the future use of mobile phone data in other transport applications can be explored alongside vehicle traffic.